PhD in Anthropology

My proposed research is a comparative study of Hindu prayer in two transnational contexts, England and India. I hope to study the prayer lives of two groups of Hindus associated with temples in Leicester, England and Gujarat, India. These partner temples are headed by the same guru, who organises annual pilgrimages from England to India. This study would engage with issues of secularism in the UK and in India, as despite the current Indian religious political environment, India has a secular constitution. Although there is a body of research on secularism in India, this study will be unique as it places prayer practices as essential. My research will focus on the practice of prayer among these groups, particularly the embodied, material aspects, its potential for communication with the divine, and the ways in which people pray 'for' things. I have chosen three strands that concern the embodiment of 'prayer': ritual, pilgrimage and miracles.